Development of a Metadata-based Animation and Art Production Improvement Tool (MAAPIT)

The overall vision is to improve existing production methods / processes used in the digital animation and commercial art industries to achieve higher levels of cost, quality and delivery performance. The key objectives of the project are to make innovative use of the principles underlying the coding and classification systems currently used within high-variety/low-volume manufacturing to make a comercially viable multi industry tool. The consortium will create a one stop global digital art and animation repository where companies can source, commission and store digital artwork.